At Home in Coventry 1945 - 1975

To assess the organisation of civic space in post-war Coventry (1945-1975), considering the use of public art and architecture in the re-construction of regional identity after the Second World War.